Classical swine fever virus evasion of the innate immune defences

Technical abstract
The objectives of this project are (1) to understand how CSFV inhibit apoptosis; (2) to investigate the role of viral proteins in pathogenesis and virulence; and (3) to analyse the effects of IFN on CSF infection.